everlast :Quantum Enabled Rapid Battery Demonstrator

Everlast: A Revolutionary Leap in Sustainable Energy Storage

Everlast is a groundbreaking project poised to redefine the future of energy storage through the innovative fusion of deep learning, battery technology, and immersive metaverse experiences. This ambitious endeavor presents a conceptual model of a new-generation battery designed to maximize energy efficiency and longevity, paving the way for a more sustainable future.

At the heart of Everlast lies a powerful deep learning model, trained on vast datasets of battery performance metrics. This model, integrated seamlessly into a captivating metaverse environment, enables real-time simulations and predictions of battery behavior under diverse conditions. Users can interactively explore the inner workings of the battery, manipulate parameters, and witness the impact on crucial factors like energy efficiency, lifespan, and environmental footprint.

This immersive experience not only serves as an educational platform for understanding the complexities of battery technology but also empowers users to make informed decisions about sustainable energy solutions. By witnessing firsthand the potential of the Everlast battery, individuals and industries alike can embrace this revolutionary technology and contribute to a greener future.

Key features of Everlast include:

* **Deep Learning-Powered Optimization:** Advanced algorithms predict and optimize battery performance, leading to enhanced efficiency and extended lifespan.
* **Immersive Metaverse Experience:** A virtual environment allows users to interact with and learn about the intricacies of the battery technology.
* **Real-Time Simulations:** Interactive simulations demonstrate the battery's behavior under various conditions, facilitating informed decision-making.
* **Educational Platform:** Provides a comprehensive understanding of sustainable energy storage technology and its potential impact.
* **Catalyst for Change:** Inspires individuals and industries to adopt sustainable energy solutions and contribute to a greener future.

Everlast represents a significant leap forward in the pursuit of sustainable energy storage. Its significance lies in its potential to pave the way for a new generation of batteries that can power a wide range of applications, from advanced sustainable vehicles on land, air, and sea to integrated sustainable power plants. By demonstrating the feasibility and benefits of this technology, Everlast aims to accelerate its adoption and foster a global transition towards cleaner, more efficient energy sources. This innovative project holds the key to unlocking a future where sustainable energy is not just a possibility, but a reality.